Leeds Beckett University and HAREHILLS COMMUNITY INTEREST COMPANY KTP24_25R2

To create a sustainable, replicable model and ecosystem: **Shine CIC Business Ecology** for a social enterprise generating positive financial and socio-economic impact via the **Shine Ecosystem Portal** (SHEP).